DINOCHEM-PRO Discovery of Novel Chemistry Processes

PsiQuantum, Unilever and the Quantum Applications Lab (QAL -- a TNO initiative) are partnering to develop a next-generation chemistry simulation capability focused on commercially relevant, metal-containing molecules used in everyday products like personal care items. The goal is simple: more reliable molecular predictions that shorten lab cycles and improve go/no-go decisions. The toolkit provides immediate value with advanced, high-accuracy computing and is "quantum-ready," meaning it can seamlessly integrate outputs from future fault-tolerant quantum computers without rebuilding workflows. By combining Unilever's domain expertise, QAL's research testbed, and PsiQuantum's simulation methodologies, the collaboration aims to deliver practical, commercially valuable insights for Unilever's formulation and digital innovation teams while laying a clear path to capture quantum advantages as fault-tolerant quantum computing systems become available.